Pumpkin derived compounds to treat Type 2 diabetes

This part TSB funded feasibilty project is designed to assess the commercial potential for biologically active compounds derived from members of the Cucurbitae plant family to help naturally treat some of the most common symptoms of Type 2 diabetes.